Development of Superconducting Parametric Amplifiers for Astrophysical applications

This project concerns the design, fabrication and testing of superconducting parametric amplifiers. Particular emphasis will be dedicated to realise amplifiers with characteristics useful in astronomy like, low noise, large bandwidth and high dynamic range.